S-cool "Uni-find" service

S-cool are supporting students with the complex and important decision on selecting a University, using open data sources on criteria highlighted as important by students.

This interactive service will use simple visual metrics on location, education performance, student rating, university tables, crime statistics, entertainment, travel and cost of living/housing and would be expanded to include real student comparisons, feedback and experiences.